IRIFIO: Digital Sustainability

Building on the success of the Intelligent Robotic Inspection for Foundation Industry Optimisation project (IRIFIO) the team led by i3D Robotics will deliver validation of results taken from brick, tile and glass manufacturing to support decarbonisation of the UKs construction supply chain. Successive UK governments have planned to build 1.5m homes in a fiercely traditional house building sector where bricks, tiles and glass all can be made to look the same as a product from over 100 years ago. These core products and our acceptance of them, all drive how buildings are constructed, be it for housing or infrastructure. Product manufacturers all need vast amounts of energy to either melt or remove water from the materials to make the traditional products we all see around us and interact with today. This energy and manufacturing process comes at a cost with a large carbon footprint generated before any waste is considered at a site level. The life cycle analysis data from this project can assist both the manufacturers, the builders and the UK to reduce the carbon associated with the construction process.